Connected inhalers- live life better with Asthma

The Tech Collection are changing the way people manage their medicines, particularly people with chronic conditions, starting with Asthma. We are creating a software/ hardware solution to connect patients with their medicines in order to make living life with a chronic condition easier, better and more reliable.